Panacea PM2020 Internal Combustion Engine Efficiency and Pollution Reduction Innovation System

"Panacea Group are an innovation led SME, providing energy, waste and water efficiency solutions to corporate clients. See [www.panacea.london][0]for more information.

The proposed project will see the development of an innovative and disruptive compression-ignition engine solution known as PM2020, that works to improve fuel economy by more than 5% and reduce particulate matter by 35-65% in diesel and biodiesel fuelled engines. This will massively support initial target sectors, including power-generation and shipping sectors to meet incoming regulations, reduce fuel costs and reduce the human health and environmental impacts of their activities.

Innovate UK funding will help convert PM2020 into a hardened manufactured product, bringing it to the brink of commercial deployment through further prototyping and road testing. Panacea has a talented team in place to deliver the project alongside distribution channels that provide a direct route to market. This project will make PM2020 an innovation that is ripe for equity investment to globalise this exciting technology.

[0]: http://www.panacea.london/"